Enhancing Digital Research Infrastructure with Factory+

Factory+ is an established open and modular framework designed to standardise data management across domains. With a unified approach to data extraction, transport, storage, processing, consumption, and protection, Factory+ aims to become the standard infrastructure for modern industrial and research environments. The AMRC Connectivity Stack (ACS) is a practical implementation of the Factory+ framework, offering a comprehensive suite of open-source services that facilitate seamless integration of data systems within and across different sectors. This project seeks to significantly enhance Factory+ and ACS to support the evolving needs of the UK's digital research infrastructure.
ACS has been in operational use for over four years, playing a pivotal role in collecting billions of data points at the AMRC and other research centres across the UK. It also serves large industrial partners, demonstrating its robustness and capability in real-world applications. Through the AMRC's partners, Factory+ is beginning to impact the strategies of world-leading commercial software vendors, further extending its influence across the industry. Our ambition is for Factory+ to continue expanding its reach and impact, establishing itself as the go-to framework for digital integration in manufacturing.

This project is focused on enhancing Factory+ and ACS to address key challenges in today's digital landscape, such as ensuring continued alignment with modern authentication principles and implementing flexible, but structured, handling of both telemetry and static files across multiple domains. By implementing these changes we aim to transform how data is shared and used across different research and industrial domains, which aligns with UKRI's goals for a connected and innovative digital infrastructure. Ultimately, we aim to strengthen the UK's position as a leader in digital research infrastructure, driving collaboration and productivity across disciplines.
The University of Sheffield Advanced Manufacturing Research Centre (AMRC) received an invitation to apply for this competition, with the original invite sent to Jonathan Eyre. As per the competition guidance, Eyre will be Project Lead on the Skills strand, and Alex Godbehere will be the Project Lead from the University of Sheffield AMRC for the Software strand (this application). PI eligibility has been approved with the DRI Team via email.